APRET - Automated Printhead Remanufacturing Evaluation and Test

Camscience have developed a novel remanufacturing process for industrial printhead that enables them to be re-used in printing production indefinitely. Such heads have unit cost of between £2000 and £10,000 and are a key component in all forms of industrial printing, including publishing, 3D printing, wide format printing of textiles ceramics and wall coverings. Digital printing continues to be a major technological growth area. Currently the Camscience process in manual, and requires some skill to operate it successfully My vision for the APRET project is to fully automate the remanufacturing process so that it is delivered at the touch of a button, and after remanufacturing perform print head quality testing and printing to validate the success of the operation returning a printhead to equivalent to new condition. It is expected that Camscience will seek funding at the completion of this project to allow international growth of this technology in global markets.